Phase Behaviour Analysis of CCUS Streams Using a Novel Flow Assurance Technology - ThermoQuartz ResoSense

The significance of North Sea gas production and Carbon Capture, Utilisation, and Storage (CCUS) cannot be overstated, as they play critical roles in the UK's economic landscape and are integral components of the newly established British Energy Security Strategy. This strategic initiative is designed to foster energy independence while concurrently promoting low emissions. Both the gas production sector and the CCUS/decarbonisation sectors grapple with a common challenge---the necessity for precise flow assurance monitoring systems during the transportation of reactive fluids within the UK's complex gas networks.

Of particular concern in these systems is the potential for water condensation, a phenomenon that poses a substantial risk by triggering pipeline corrosion and clathrate hydrate formation, ultimately leading to disruptive pipeline blockages. The financial ramifications of these issues are considerable, amounting to an estimated £20 billion annually, coupled with an associated increase in emissions.

Responding to this critical challenge, Hydrafact has pioneered an innovative sensor-based technology. This cutting-edge solution employs a dual temperature control resonance frequency monitoring system, enabling the real-time detection of water condensation and clathrate hydrate formation within pipelines. In the framework of this A4I project, Hydrafact is poised to conduct a comprehensive experimental program utilising their ground-breaking ThermoQuartz ResoSense technology. The primary objectives include testing its applicability to CCUS systems, refining its accuracy, and enhancing the reliability of thermodynamic models and equations of state (EoSs) across various scenarios, including impure CO2 streams in the presence of water for CCUS applications. This project not only addresses a critical industry need but also positions Hydrafact at the forefront of innovation within the evolving energy transition market, both in the UK and globally. It marks a significant stride toward advancing the reliability and efficiency of flow assurance monitoring systems, contributing to the resilience and sustainability of the broader energy infrastructure.